Powerbox - locally made Solar Home System for affordable mini off-grid

The high cost of importation and capital costs of imported renewable energy systems are restricting access to products that would give consumers the options they need to adopt affordable solutions that suit their needs. There is thus a need for lowering costs of such systems through local innovation and production, for
example.This project aims to develop a solar+wind powered PowerBox that can power basic appliances in the homes of low and medium class and micro and small businesses. A key challenge of this project is the product's affordability to the targeted group. This project builds on the result of engagement on an existing prototype we created from past research developments works. Feedback from engagement includes the need for increased power output without losing its affordability factor and a more practical body design.